The role of Human Papillomaviruses and their Oncoproteins in Non-Melanoma Skin Cancer.

Skin cancer is an increasing problem in the United Kingdom; the frequency with which it occurs is particularly high in organ transplant recipients (OTRs).
One reason for this may be infection by viruses called Human Papillomaviruses (HPV). There are over 100 types of HPV, some commonly cause warts on the skin, and others cause cervical cancer. Warts are more common in OTRs and HPV are frequently found within skin cancers of these patients. We will investigate which HPV types are most frequent by testing samples of skin cancers.
It is thought that HPV may act as a cancer-causing virus by interacting with the ultraviolet-radiation (UVR) of sunlight. We will investigate this in the laboratory by observing the effects of UVR on cells that are grown in the laboratory and infected with HPV.
HPV vaccines have been developed against HPV types that cause cervical cancer and vaccination may ultimately lead to better prevention and treatment of this disease. We hope that by studying the relationship between HPV and skin cancer there may be potential in the future to create a vaccine, or antiviral therapies based on inhibiting viral functions that would be effective in preventing or treating skin cancer.

Technical abstract
The aim of the project is to assess the role of cutaneous (beta) HPV in non melanoma skin cancer (NMSC) in both immunosuppressed organ transplant recipients and immunocompetent patients. The aim will be addressed firstly by investigating the presence of HPV in cancers and pre-cancers in both sets of patients by a novel PCR-reverse line hybridisation technique. Analysis of cell proliferation, apoptosis and DNA damage status in these same samples will be achieved by immunohistochemistry using markers such as Ki67, mcm2, mcm5 (proliferation), p53, p16 (apoptosis), TopBP1 (DNA damage), and these parameters will be correlated to presence or absence of HPV. Secondly, induction of genomic instability will be analysed in cultured cells, expressing E6 and/or E7 of HPV38. HPV38 is a beta HPV frequently found in NMSC and studied in our laboratory as a model for cutaneous HPV-induced transformation. Normal cells are prevented from entering S phase if their DNA is damaged. Disobedience of the G1 check point and inappropriate entry of 38E6/E7 cells into S phase with damaged DNA will be experimentally determined by irradiating cells with UVR, monitoring the co-existence of DNA damage and S phase in the same cell, by using antibodies against pyrimidine dimers, S phase markers and analysing cells by immunocytochemistry, immunofluorescence and flow cytometry. We will monitor the role of viral oncoproteins in inducing mutations and preventing their repair by replicating an indicator plasmid (untreated or previously UVR-irradiated) in control cells and cells expressing the viral proteins. The transfer of the indicator plasmid into bacterial cells will produce white colonies if the plasmid has been damaged and not repaired. We predict that there will be more white colonies due to plasmid replicated in E6/E7 cells than in control cells. These are novel experiments which will further our understanding of beta HPV in NMSC and providing a mechanistic explanation of how UVR and viral proteins interact. A survey of beta HPV in NMSC in the West of Scotland has not been conducted before especially in conjunction with clinico-pathological and molecular correlations. Additionally the results from the present study will indicate whether vaccine/therapy approaches, such as those being implemented for genital HPV, are appropriate for beta HPV in NMSC.